Aston University and Ashley Community & Housing Limited KTP 23_24 R5

To develop a sustainable, holistic approach to refugee and migrant integration that can be used across private, public and third sector organisations supported by Impact Metrics that demonstrate the tangible benefits to training and personal development in supporting their resettlement.